Repurposing wool for sustainable high value interior textiles

Our mission? Transform wool into a more sustainable material. How? By blending diverse materials and processes, unlocking fresh product and design possibilities. This early-stage funding will help to shape a sustainable future for wool.